Tilt Rotor Aerodynamics

Purpose of this project is to investigate the aerodynamic performance of tilt-rotors in the conversion corridor, when the aircraft is converting from helicopter to aircraft mode. During this transition, the loads on the propellers, the wings and the whole aircraft are unsteady and the vehicle is in a critical flight condition. The student's role is to investigate these effects, develop a theoretical model to predict the rotor wakes and the rotor loads, in- and out of ground effect. Since the project is partly funded by the Aircraft Research Association (ARA, Bedford), the student will spend some time at the company's laboratory t understand the role of aerodynamic testing in the wind tunnels.